HOPE-MOVE: Help Overcome Problems Effectively – MOVement and hEalthy lifestyle

**HOPE-MOVE (Help Overcome Problems Effectively -- MOVement and hEalthy lifestyle)** is a digital, community-led self-management programme supporting people living with osteoarthritis and chronic pain in hip or knee as they wait for musculoskeletal (MSK) care. The intervention helps individuals become more physically active, improve their diet, and build confidence and skills to manage their health and pain while waiting for treatment or support.

Developed by Hope 4 The Community CIC (H4C)---a Coventry-based social enterprise and winner of the Tech for Good: Technology Social Enterprise of the Year 2024---HOPE-MOVE builds on a successful Innovate UK-funded pilot and responds to the Contracts for Innovation competition by scaling access to an evidence-based approach for community-led prevention and early intervention.

The programme is designed to reach people earlier in their MSK care journey, including those waiting for MSK community services. HOPE-MOVE combines structured physical activity, accessible nutrition guidance, mental health, and peer connection in a flexible digital format. It addresses barriers such as low confidence, long-term health conditions, and mental health challenges like anxiety and depression---especially where access to traditional services is delayed or limited. Content is tailored to help participants overcome obstacles to getting active and eating well, with options for self-guided or group-based support led by trained peer facilitators.

Co-designed with users, HOPE-MOVE builds patient activation---knowledge, skills, and confidence to manage health, remain active, and prepare for treatment. This support helps people "wait well," access care more appropriately, and, in some cases, improve to the point where formal intervention may no longer be needed.

The project will also test machine learning and artificial intelligence to optimise outcomes and develop a decision-support tool for personalising the user experience. HOPE-MOVE aims to increase meaningful engagement and support sustained behaviour change, scaling to reach up to 2,000 people---a tenfold increase from the pilot---while maintaining a strong focus on quality, engagement, and measurable outcomes.

Evaluation will assess impact on user wellbeing, health behaviours, and community benefit. Delivery is in partnership with NHS England South West, with plans to expand to other regions. The route to market is NHS commissioning, underpinned by a social enterprise model that reinvests surplus for community benefit.

HOPE-MOVE offers a practical, scalable solution to help reduce waiting times and support people to stay active and well in their communities, aligning with national priorities for prevention, digital transformation, and health equity.